A web application that calculates the scalability of advertising and marketing agencies versus best practices, using an algorithm to identify points of weakness and prioritise improvements to increase their scalability by 20%.

Lexis Information Systems Ltd (LexisClick) is a UK micro company with a core project team of Stephen Bavister (business growth consultant), Trevor Clarke (software design architect) and Chris Heffer (head of marketing). LexisClick is solving a significant unmet need with its web application, which calculates the scalability of advertising and marketing agencies, and provides a report of prioritised improvements tailored to each business's specific needs and priorities. The aim is to stimulate much-needed growth in the advertising and marketing sector, providing employment and growth impacting the wider creative industries sector.